Advanced modelling of tyre wear emissions propagation

In recent years, tyre wear emissions have become a significant environmental concern, driven by factors such as vehicle electrification and research on the impact of tyre chemicals and microplastics on marine pollution. Emissions Analytics has developed successful methods, products, and services for testing individual vehicles and their tyres, but there remains a gap in our ability to model the impact of tyre wear emissions on the environment and transportation systems as a whole.

This project would address outstanding measurement and modelling challenges that should result in a range of tools and services highly relevant to the ongoing discussions around the new 'Euro 7' vehicle regulation being negotiated in Europe. The proposed regualation of tyre wear emissions is a worldwide first, and may come into force from 2025\. Emissions Analytics has the opportunity of placing the UK at the forefront of work supporting the implementation of this regulation. Around that, a suite of modelling products and consultancy services should be launched.